Effective dimensions: applications of computability theory to geometric measure theory

Recent works showed how tools from computability theory and computable analysis can be used to study the geometric properties of sets. In particular, the Point-to-Set Principle provides an explicit connection between the Hausdorff dimension of a set (a notion of fundamental importance in analysis and geometric measure theory) and the Kolmogorov complexity of its points (a computability-theoretical notion that measures the "(in)compressibility" of a string). This resulted in a new wave of results, both in computability theory and in other areas of mathematics, and some theorems in geometric measure theory have been proven, for the first time, using these tools. The quest for point-to-set principles can be condensed into the question "If a set has a certain structural/topological property, what are the computability-theoretical characteristics of its points?". The goal of this project is to strengthen the connection between computable analysis and "classical" mathematics, and exploring computability-theoretical notions affect the geometric structure of sets.